Aster Housing Association climate change risk and cost diagnosis

This feasibility study will protype an Adaptation Planning Service for businesses in the UK. The APS integrates: 1) a needs assessment based on business processes, 2) interactive risk diagnostic and profiling tools, 3) quantitative data and models of impacts, and costs and benefits of adaptation actions, and 4) a strategic planning application to incorporate climate resilience in business decision processes. A key feature is the visual, interactive mapping of present and future climate change hazards, linked to decision trees and scorecards for potential adaptation options. The APS aides communication with business managers in developing effective means for reducing the economic and business costs of climate impacts.